Autobrow Access System

The Autobrow is an elegant and simple modular transfer system for offshore windfarms, that is light weight and flexible. The Autobrow works by having a gangway, or brow, automatically controlled up and down to compensate for the heave and pitch of the support vessel. The tower end of the brow automatically extends to ensure firm contact at all times. The low cost system provides a significant improvement in transfer safety and operating window, and hence windfarm availability and revenue and reduces the peak O&M infrastructure capacity requirements. The Technology Strategy Board is supporting the development of the prototype and rigorous field testing and design optimisation.